The next generation elite coaching platform, in your pocket.

DS Performance are building the next generation elite coaching platform, in your pocket. We are embedding innovation into our platform to reduce the inequality of opportunity that so many people face.

Our purpose is to be athlete focused and athlete driven, through embedding elite performance. We strive to constantly put the athlete's needs first and utilising innovation to create a stronger athlete development process, which is one of our key values.

DS Performance vision is to build for the future together, creating a sporting community that is the go-to place for sports performance. We are developing a platform that will see cross pollination of knowledge, experience, and skill sets from multiple sporting disciplines, including sports science, skill base coaching, physiotherapy, dance, and health & wellbeing.

Our sport specific performance strategies, blended with innovation will lead to both direct and educational interventions that will bridge the gap between blanket and tailored coaching.

Furthermore, DS Performance will have the capacity to deliver health & wellbeing support across the private and public sectors. This will be driven to increase people's health whilst in the workplace, creating support packages ranging from nutrition, sleep patterns, and postural health.